SCENIC

SCENIC is a proposal aimed at increasing the competitiveness of the UK supply chain for aerospace metal
structural components. The investment in capital will establish an open access manufacturing technology
factory encouraging and enabling increased research and development by UK industry SMEs in particular.
OEMs will participate providing leadership and the market need while technology providers will support
projects providing latest technical know how. The capital investment will empower industry to pursue
additional RD project funding through Invest NIs grant for RD and Competency Centre programs
Innovate UK ATI and Horizon 2020. The project has a regional focus aimed at creating a platform for
increased engagement with the wider research community in the UK and in particular the HVM Catapult
facilitating wider interaction with leading OEMs and dissemination to the wider UK industrial community.
The investment in appropriate and affordable technologies with regional access will help overcome a
recognised barrier to SMEs increasing investment in higher value RD and involvement with the HVM
Catapult infrastructure.